Robert Gordon University and ADC Energy Limited KTP 22_23 R4

To create an intelligent decision support system utilising large volumes of existing sensory data to inform condition monitoring, faults prediction and predictive maintenance. To provide asset owners with more intelligent tools for assessing drilling assets' integrity, faults prediction and condition monitoring and enable a data-driven approach for planning maintenance.